A.I. Power to Productivity

Unipart Logistics (a Unipart Group company) provides imaginative and transformational opportunities that go beyond traditional logistics, with unrivalled award-winning environmental and safety credentials. We focus on delivering our experience, innovation and advantage for our customers, who bring the same to theirs. We provide a wide range of supply chain services, underpinned by a suite of digital products across multiple sectors and markets.

Unipart Logistics is leading a project to investigate the feasibility of using A.I. technology to improve the productivity of supply chain solutions and identify the key requirements in overcoming adoption barriers. As an established supply chain solutions and performance improvement partner, the project outcomes have the potential to reach customers across multiple sectors.